Homotopy types of polyhedral products for graphs

Emerging out of toric topology, polyhedral products are topological spaces that generalise moment-angle complexes. They are formed by gluing specified spaces together in a manner controlled by a simplicial complex. It is becoming increasingly recognised that certain instances of them have wide application to other mathematical disciplines. An important question is to identify their homotopy types and this has been done for some families of simplicial complexes. The project will consider those simplicial complexes that are graphs and use properties specific to graphs to determine more homotopy types.